Power scaling strategies for continuous-wave and short pulse fibre lasers operating in the two-micron wavelength band

Power scaling strategies for continuous-wave and short pulse fibre lasers operating in the two-micron wavelength band